Feasibility study for innovative remote sensing to increase onshore UK gas production

This project will determine the feasibility of using innovative remote sensing techniques to improve the rate of

success in hydrocarbon exploration and development of onshore UK gas fields. The project will be lead by

Adrok Ltd, a company which has been researching atomic dielectric resonance (ADR) as a method of

determining elements in the subsurface and the depths of subsurface layers. There have been successful

applications of this technology for mineral and hydrocarbon exploration in other countries but to date there

has been almost no use of this technology in the UK. Adrok's partner for this project will be IGas Group plc. IGas

has more onshore UK fields on production than any other company and is also one of the leading companies

for UK shale exploration. In addition, IGas has strong geological expertise and a large database of UK onshore

seismic data. In 2016-17 IGas plans to acquire surface geochemistry data and to drill various exploration wells.

The objective of the feasibility study will be to investigate how ADR results can be integrated with geological,

geophysical and geochemical data to find and develop new onshore UK gas fields more efficiently.